Kinetic analysis guided by artificial intelligence

Artificial intelligence is revolutionizing all aspects of society, including the field of science, and chemistry is no exception. AI has already been used to solve significant challenges in chemistry, such as designing synthetic routes[1, 2] and predicting the 3D structures of proteins from their amino acid sequences[3, 4]. Additionally, AI has made impressive strides in optimizing reactions[5] and solving the electronic Schrodinger equation[6]. However, there is still significant potential for AI to be applied in the field of catalysis.
In this project, we will examine the potential of AI models to revolutionize the design and execution of kinetic analysis for understanding reaction mechanisms. Building upon our recent Nature publication in the application of machine learning for the elucidation of reaction mechanisms in unimolecular reactions,[7] we are uniquely positioned to advance this exciting field.
The project will involve a combination of traditional wet-lab techniques to screen and develop catalytic reactions, as well as modern reaction monitoring tools to collect data, and AI-assisted analysis of this data. We will investigate a variety of modern catalytic systems with applications in areas such as drug synthesis, advanced materials, and sustainability.

[1] Nature 2020 83; [2] Nature 2018 604; [3] Nature 2021 583; [4] Nature 2021 590; [5] Nature 2021 89; [6] Nat. Chem. 2020 891; [7] Nature 2023 689.